BSI Hypercat Phase 3

A strategic opportunity to continue building on the national IoT programme – considered by many as one the world’s most ambitious IoT accelerator initiatives with genuine business and political support.

The Hypercat Phase 3 programme will consolidate the Hypercat ecosystem and promote the Hypercat (PAS 212) specification and associated standards globally. It will create a sustainable Internet of Things (IoT) community (backed by BSI) that brings together buyers and sellers to tackle major challenges and deliver significant economic and societal benefits.

The programme will leverage and significantly extend the work done to date to build up the Hypercat community, building UK leadership in IoT and developing a self-funded ecosystem.